The Next Generation: Design Research for the 21st Century

A core part of the UK's Industrial Strategy is to maintain and promote our position as a global leader in world-changing technologies such as the Internet of Things (IoT) and Artificial Intelligence (AI). Such technologies will allow us to drive the UK economy forwards as well as helping to address universal challenges such as healthy ageing, our changing climate, and securing our future work lives. However, because the IoT and AI fundamentally change how we live, as well as driving adoption of these technologies we must invest in developing new ways of understanding how acceptable they are. These technologies have profound consequences for our privacy, how we develop trust, and how we form our ethical judgements.

Core to the new multi-dimensional reality emerging through technology, we need new ways to understand the challenges and opportunities it presents. 'Design Research' can play a crucial role in this. Design-led approaches are particularly effective and critical for bringing together multiple perspectives (e.g. the engineering requirements of a new technology, what you might achieve with that technology, and how somebody might use the technology day-to-day) and this allows Design Research to produce rich and meaningful perspectives not only on what technology is doing right now, but what it might do in the near future. When the IoT and AI influence every aspect of our lives-what media we see, who we date, who gets hired, what healthcare we receive, which route we take to work, and so on, then it is crucial that we develop new ways to think about its implications. This is what this groundbreaking research programme aims to achieve.

By working with a range of prestigious project partners (Microsoft Research, The Royal Society for Arts Innovation and Commerce, The Cabinet Office, The University of Oxford, The University of Edinburgh and Sheffield Institute for Arts) over a 4-year period this fellowship will lay the foundations for a new generation of Design Research that is specifically created for and fit to address the challenges of the 21st Century.

Potential impact
The fellowship aims to establish Design Research as the preeminent means to understand and respond to the socio-technical complexities arising from the ongoing adoption of technologies such as the IoT and AI. The outputs of the research will impact a wide range of beneficiaries. In order to maximise these benefits, and central to the leadership goals and engagement activities, an ideology of openness (insofar as it is possible with respect to partner projects) is paramount for the fellowship's success. Impact will benefit the following:

1) In the short term the project partners will each benefit and represent direct impact across multiple contexts: private sector (Microsoft), public sector (Cabinet Office), 3rd sector (The RSA); Russell Group research-led departments of Computer Science (Oxford) and Design Informatics (Edinburgh), and a teaching-led post-1992 Art and Design Institute (Sheffield Hallam).

Benefit: The use of bespoke Design Research interventions: techniques, tools, methods, and theory specifically created to help these organisations operate efficiently and sustainably, maximising benefits (e.g. social and economic) and minimising harmful disruption (e.g. issues arising from lack of privacy, trust, security, ethical considerations), associated with adoption of technologies including the IoT and AI. Moreover the project partners will be equipped with the skills and knowledge to utilise Design Research to maintain/evolve this benefit independently from the fellowship.

2) In the short/medium term, organisations related to the project partners or in related industries will benefit (e.g. tech companies - Google, BT, Facebook, IBM, etc; the Department for Digital, Culture, Media, and Sport; Government Office for AI; Institute for Government; PETRAS2 - the UK's IoT Centre for Excellence; consumer rights organisations such as Which? magazine; the Information Commissioners Office; the Turing Institute).

Benefit: As with project partner benefits, these organisations will be able to utilise Design Research based techniques, tools, methods and theories to optimise adoption of the IoT and AI. These benefits are particularly relevant to producing IoT/AI services and products (e.g. tech companies); designing policy and regulating those products (e.g. DCMS, Government Office for AI, the ICO); and trying to understand and research them (e.g. PETRAS2, Turing Institute, Which?).

3) In the medium/long term customers, citizens, users, employees, and students of impacted organisations will benefit.

Benefit: IoT and AI will change the way we live in a prolonged and profound way; healthcare, transport, housing, work, watching television and going dating - all aspects of life will be effected. A huge variety of 'users' will ultimately benefit from the fellowship's research as the utilisation of Design Research across sectors helps provides techniques, tools, methods and theory which facilitate responsible and sustainable adoption of IoT and AI.

4) In the short/medium term the wider public will benefit.

Benefit: Via the comprehensive engagement and impact programme (e.g. Impact story films, Podcast series, Little Book of Design Research, and media engagement) the wider public will benefit by gaining a deeper understanding of the IoT/AI, equipping them to make more informed judgements, and hence minimise risks relating to adopting IoT/AI technologies.